The fabrication of three dimensional art and craft artefacts through virtual digital construction and output

The research project seeks to link 3D digital image construction with the output of 3D objects using commercially designed rapid prototyping technology. The study is undertaken from the perspective of the artist/crafts person and seeks to adapt its generic, intermediary, industrial role as a tool for creation of temporary prototypes to the production of one off, permanent bespoke or limited edition artefacts. As the current generation of this technology has now become more affordable to the fine art practitioner, there is much scope for ammassing industrial insights, and combining them with objectives and insights central to art and craft production in order to establish and articulate a new dimension to the field.
In order to Illustrate these principles, this project aims to pursue the problem from the perspective of the fine art ceramicist, adapting the printing mechanism of 3D print output to print clay bodied pieces that can be fired to produce permanent ceramic objects, in undertaking this task, the study will comprehensively test how a workflow relating to the design and output of permanent objects from the printer can be achieved using parameters that fulfil and extend traditional craft making procedures. In addition to this, the research will investigate the technologies latest capacity for printing objects in a full range of colour to formulate a unique procedure for incorporating ceramic making and decoration as a simultaneous function